A unique solution providing disabled users with a dynamic open banking platform automatically configured to their individual digital accessibility requirements

Disabilities come in numerous variations, generally categorised under sensory, physical or neurodiverse impairments. However, in relation to online experiences, particularly with online banking and financial services, many of these variations are not addressed in terms of accessibility. With COVID-19 driving online reliance on these services upwards, the need for access is greater than ever before. Global Telco Holdings Ltd (Axxess4Me), founded by David Agar and Penny Roberts, aims to achieve what has yet to be done: all-inclusive access, regardless of impairment.